Cardiff University and Champion Manufacturing Group Limited KTP 25_26 R1

To embed a New Product Design pathway, including computational design. This will enable production of hats that are more aesthetic, which is an increasing customer demand. This approach will also allow integration of new technologies to better manage the risk of a fall that induces hat rotation.